VoiceID - Using advanced AI and machine learning to detect and prevent unauthorised deep fakes in the Music Industry

VoiceID - Using advanced AI and machine learning to detect and prevent unauthorised deep fakes in the Music Industry